A practice-based examination of the nature of Haneen: framing thoughts and representations on post-locational home and belonging

This practice-based PhD investigates the concept of Haneen (an Arabic term, meaning Nostalgia/longing) as an enduring force in Palestinian culture. Through creative praxis I research the role Haneen plays in collective consciousness and myth-making, where tensions of longing/belonging function as catalysts in artistic and social dialogue for displaced communities. Expanding from a basis of photographic and printmaking techniques, influenced by Palestinian literature and visual art, I will create multi-disciplinary artworks and installations exploring shared factual, remembered and mythologised experience as a visual response to contemporary Palestinian memories, migrant narratives and lived experience, reflecting the search for home and (be)longing.